Clock genes and long-term biological timing

Recently scientists have identified a small set of genes shared from insects to man that generate the body‘s daily and seasonal rhythms. Disruption of these rhythms occurs when you experience jetlag, work nights, or feel the winter blues. Surprisingly, the so called clock genes act in most cells of the body to keep time with the outside world, and to synchronise the many chemical events that occur throughout the day in living tissues. Currently we are studying the way clock genes function in the brain and pituitary gland to generate long-term cycles in reproductive hormone secretion, and how the same genes may be used in different ways locally in the reproductive organs to affect male and female fertility. We believe that ‘good timing means good reproductive health‘ - and that understanding the timing systems at the most basic level will lead to new treatments of infertility and disease.

Technical abstract
The purpose of this research programme is to investigate the role of clock genes and clock-controlled genes in the timing and coordination of reproductive processes. Clock genes were first characterised based on their ancestral role in generating circadian rhythms, and predictably the genes are rhythmically and sequentially expressed in the pacemaker cells in the brain in mammals. Clock genes are also expressed in a tissue-specific pattern in a wide range of body organs including heart, lung, liver, testis, ovary and uterus consistent with basic roles in coordinating cellular events, and in cell-cell communication in normal tissues. Moreover, our current work demonstrates that clock gene mechanisms provide a molecular calendar, regulating long-term cycles in reproduction and many other seasonal characteristics. The new work will investigate the concept that there are flexible clocks that synchronise cyclical reproductive processes over periods of weeks and months. The premise is that interactive clock genes provide the basic clockwork, but tissue-specific flexibility results from changes in phase and/or amplitude of expression of individual clock genes, or the activation of additional genes, regulated by hormones and other intrinsic factors. This allows timer cells in different tissues to change their cellular phenotype and their outputs, over periods of weeks. The flexible clock will be investigated in our well-characterised sheep model, where we have demonstrated that the phase-control of Period and Cryptochrome gene expression in cells in the pituitary gland by melatonin, governs long-term cycles in prolactin secretion. This occurs through a paracrine mechanism and identifying the associated factors using cDNA microarrays and a phage panning protocol is the aim of one of the new projects. Variable clocks will also be investigated in specific cells in the ovary, using sheep, primate and human tissues, to assess possible roles of clock genes in the synchrony of tissue growth and remodelling associated with the ovarian cycle and the establishment of pregnancy. We will test whether HCG and/or melatonin modulates rhythmic clock gene expression in cultured human ovarian luteal cells, and specifically investigate the hypothesis that clock genes regulate the intrinsic life span of the corpus luteum. The overall program will provide new, and fundamental insights into the temporal integration of complex reproductive processes. While the basic research is still lacking, we predict that dysfunctional timing in cell-cell communication will be shown to be a cause of unexplained infertility and disease, and new knowledge may lead to novel therapeutic treatments.